New cathode materials for next generation batteries

The aim of the project will be the development of high capacity cathode materials with low capacity decay using inexpensive and abundant materials. The focus will be on improving existing Li-ion batteries, with scope for side projects working on materials for possible Na- and Mg-ion batteries